University of Sussex And Newhaven Community Development Association Limited

To develop and embed participatory research and evaluation capacity, enhancing effectiveness and sustainability and enabling extension of its activities with additional funding and contracts.